Modular gasification reactor

"This project is a research prototype project, which aims to build an innovative and brand new design fixed bed gasifier to convert wood pellets into clean syngas to generate electricity and heat. The objectives of this project are to create a completely new, modular solution for on and off-grid decentralised power. Renewable, scalable, modular, clean technology, which will be able to provide power onsite from small-scale manufacturing and industrial facilities to private housing.
Small-scale biomass and decentralised energy are the future of the electricity market. Emissions of CO2 are neutral and other emissions are very low.
The technical objectives are to achieve significant reduction of capital equipment costs thus enhancing the economics of small-scale biomass heat and power projects using this technology compared with other commercial biomass gasification. "